AM 'Bridge' Platform

This project considers issues relating to innovation in design freedoms in additive manufacturing/3D printing bringing together three partners, all leaders in their fields, to consider the aspects of design, AM production and market in a field chosen for its potential adoption of project outputs. The intention is to unlock issues relating to hardware production through the development of 3D design and hardware.